University of Salford and H & H Reeds Printers Limited

To develop and implement a unique, market leading integrated B2B digital sales order, approval and production process to improve operational performance and customer interaction to expand into new markets and increase sales.